Knit and Grow

Knit and Grow will allow a newly established Social Enterprise to access machinery and training to scale up their ability to develop new products to generate an income with which to support grassroots projects helping people to improve their mental health and develop their support networks through yarn based skills. This project also allows this organisation to develop their services which address the social need of being able to support new and emerging fibre artists with access to equipment, training, skills and mentoring support they would otherwise not have access to.